Functional Characterisation of Novel Disease Susceptibility Genes in the Human Major Histocompatibility Complex

Our immune system is critical to our ability to fight bacterial and viral infections. It is controlled by a large number of proteins which are found on the surface of cells that circulate in the blood called T lymphocytes, B lymphocytes and macrophages. Some of these cell surface proteins are directly involved in the recognition and elimination of bacteria and viruses from the body. However, this cannot happen without the help of other cell surface proteins which allow lymphocytes and macrophages to interact with one another and this stimulates or dampens down the immune response. Unfortunately, sometimes the immune response gets out of control and begins to attack one’s own tissue. The results of this are conditions called autoimmune diseases, a common example of which is Rheumatoid Arthritis.

The purpose of this research is to characterise two of these cell surface proteins which lie in a region of the human genome associated with susceptibility to Rheumatoid Arthritis, to understand their roles in the normal immune response through identifying which cells they are found on and which other cell surface proteins they interact with. By combining this functional characterisation with research to identify the differences which exist in these cell surface proteins in different people we hope to understand how these proteins can cause some people to be more susceptible to developing Rheumatoid Arthritis.

Technical abstract
The Major Histocompatibility Complex (MHC) is a key region of the human genome as it contains genes that are critical for our immune system to mount a response to a variety of different pathogens. We have identified 2 genes (G6B and G6F), lying adjacent to one another in a segment of the MHC class III region strongly associated with susceptibility to Rheumatoid Arthritis, that are of major interest as they encode novel cell surface co-signalling molecules. Our initial functional characterisation of G6B indicates that it could be a new member of the family of co-inhibitory receptors while G6F could be a novel co-stimulatory receptor involved in cellular activation.

We propose to carry out a thorough transcriptional and functional analysis of G6B and G6F to establish where the proteins are expressed, what controls their expression, and what cellular ligands they bind to. Identification of their ligands will be achieved using the novel reverse transfection cell microarrays we have developed, which will allow us to analyse large numbers of cell surface proteins uniquely in the context of their correct expression at the cell surface. Novel receptor-ligand interactions will be characterised further and this will be followed up biochemically in more detail using BIAcore analysis. The functional consequences of polymorphisms that affect coding sequences, as well as those that might affect expression of the genes, will be elucidated. In relation to fully understanding the roles of the cell surface molecules in cellular activation, and consequently in disease susceptibility, we will investigate using whole genome microarrays the gene expression programmes which are evoked upon stimulation of these receptors. This combined knowledge will provide a picture of the molecular programmes by which the receptors and their ligands augment or inhibit immune responses and the key genes involved. The data will also provide a strong foundation for further investigations of the receptors and the cell types they are expressed on in the context of their involvement in susceptibility to Rheumatoid Arthritis.